Generative Music Technology

Our innovation aims to change the way music is created by developing a new set of algorithms that can generate quality original music in a range of styles within seconds. We aim to democratise music making for millions of individuals without formal music theory training and empower them to become music creators.